Ion-Charged Nanolayer Materials for Analog Deep Learning Devices

This project aims to develop and optimise nanolayer materials to create analog deep learning devices that mimic the energy efficiency and processing capabilities of the human brain. By leveraging ionic electrochemical synapse devices, the project seeks to achieve scalable and efficient neuromorphic computing architectures that could significantly enhance the energy efficiency and processing speed of deep learning algorithms. To accomplish this, the project focuses on characterizing novel nanolayer materials with ionic conductivity suitable for neuromorphic computing, exploring fabrication techniques for analog deep learning devices via thin-film dielectrics, and investigating the properties of these materials. Additionally, the project aims to optimize the performance of these devices, enhancing their energy efficiency and processing speed, and to integrate multidisciplinary knowledge from materials science, electrical engineering, and computer science to develop cohesive and advanced neuromorphic hardware.

The project will identify which specific nanolayer materials exhibit optimal ionic conductivity, ion mobility, and charge retention for analog deep learning applications. Another focus is on optimizing fabrication techniques to achieve high-performance analog devices using thin-film dielectrics, and understanding the key factors that influence the scalability and energy efficiency of these devices. Moreover, the project aims to investigate how these devices can be integrated into neuromorphic architectures to enhance their performance compared to conventional computing hardware. Material characterization will involve advanced deposition techniques followed by structural, electrical, and electrochemical methods to elucidate materials properties. Electrical measurements will be conducted to evaluate performance, including ion mobility, switching speed, and energy consumption. The project will also incorporate simulation and modeling through device simulations (finite element analysis) to model and predict device behavior and optimize design before fabrication. These simulations will also include modeling neural network architectures utilizing these devices to assess computational efficiency and potential applications. A multidisciplinary approach will involve collaboration with experts in electrical engineering for circuit integration and computer scientists for algorithm development, ensuring that device designs align with specific application needs.

The project introduces several novel methodological approaches. By integrating ionic electrochemical synapse technology, it utilizes ionic conductivity in nanolayer materials to develop analog synaptic devices that closely mimic biological synapses, distinguishing this approach from traditional silicon-based technologies. Advanced thin-film fabrication techniques will enhance device performance, focusing on scalability and energy efficiency. Additionally, a device-algorithm co-design approach will simultaneously develop device architectures and computational algorithms, optimizing the hardware for specific deep learning applications and resulting in a tailored neuromorphic system.

The expected outcomes include the development of a class of analog deep learning devices with enhanced energy efficiency and processing speed compared to conventional digital counterparts. The project also aims to identify scalable and efficient nanolayer materials with optimal ionic properties for neuromorphic computing, and to create a comprehensive framework that integrates material development, device fabrication, and application-specific algorithm design. By pioneering innovative materials and device architectures, this project has the potential to significantly advance the field of neuromorphic computing and contribute to the future development of energy-efficient and high-performance computing hardware.